Advanced Ride Comfort Monitoring System - integration of noise, cabin pressure monitoring and vehicle dynamic modelling

MoniRail has developed and is currently testing the first cost effective in-service track geometry mesaurement system. These tests are currently underway with Eurostar and NetworkRail HighSpeed (NRHS) with a view to establishing whether the system can be effectively used for track Condition Based Maintenance (CBM).

This project proposes to further develop the system and establish the feasibility of utilizing existing data from the system, and collecting new inertial and sound/noise data to establish whether new capabilities, functionality and information can be generated that informs engineers about potential issues with ride quality, and track and vehicle condition and air pressure of the cabin and whether these can be utilsed to help inform maintenance decisions and whether this data can be used to improve the passenger experience whilst travelling by train.

The project also proposes to develop an initial vehicle suspension with the University of Huddersfield (UoH) using a baseline suspension model and developing it further by using real dynamic data from the bogie and the carriage to enhance the model. This would form a potential precursor to a digital twin such that vehicle and track engineers can gain a better understanding of the causes of track and wheel wear and develop and implement improved interventions.

In combination the approach would lead to potentially significant savings for operators and infrastructure managers on maintenance by being able to adopt CBM approaches. It would aslo present significant benefits to passengers through improved train performance, reduced delays, and improved passenger comfort.

A Phase 2 project would further develop the described approach if the feasibility study presented a positive case to do so, and revised sensor design to capture additional inertial and noise data coupled with further development of a suspension digital twin for infrastructure managers and operators.